Parallel laser photogrammetry to measure changes in nipple morphology of rhesus macaques (Macaca mulatta)

Lactation defines mammals yet remains understudied. Limited attention has so far been paid to changes in nipple morphology in response to infant suckling, particularly outside domesticated or laboratory populations. This project will quantify change in nipple morphology in semi-wild rhesus macaques (Macaca mulatta) on Cayo Santiago, Puerto Rico, in the first 90 days postpartum across two breeding seasons using parallel laser photogrammetry (PLP). First, data will be gathered longitudinally in primiparous mothers, with repeat measurement of the same individuals will allow intra-individual tracking over time. Second, cross-sectional PLP data across all females will simultaneously be gathered and integrated with long-term demographic data to infer inter-individual variation and population trends. Third, infant nipple preference laterality data will also be recorded and paired with PLP data to potentially link asymmetric nipple morphological change to infant suckling. The project thus aims to demonstrate measurable change in nipple morphology after infant suckling for the first time in a non-human primate. This will also represent the smallest anatomical feature measured by PLP in a primate to date, expanding the utility of this emerging non-invasive technique both within and beyond biological anthropology.